Clinical Net Zero Environments

NTH Solutions and CliniCabin are working together to develop Net Zero temporary structures for use in healthcare settings, with the intention of supporting the NHS meet its Net Zero targets. The aim of the project is to bring innovative clinical spaces which support patient and staff health and well-being through implementing new decontamination technology into patient facing spaces to drive the following benefits:

* Safer spaces supporting patient and staff health and well-being
* Reduced staff sickness across the NHS
* Cost savings in terms of staff sickness, energy usage and useable clinical space
* Risk Mitigation for infection prevention and control in clinical settings

This partnership brings together North East UK innovation and NHS clinical and commercial expertise, with UK Supply Chains, creating unique opportunities to realise and implement new ways of improving patient care nationally.